De Montfort University Higher Education Corporation and Utility Trade Limited KTP 25_26 R1

To develop a bespoke AI-based IT solution to connect current IT systems, the Client Relationship Management system and data gathering functions, enabling automation of processes, to provide accurate forecasting for optimised pricing options for commercial clients.